Newcastle University and Northern Stage (Theatrical Productions) Limited

o develop and embed a new process methodology to facilitate the incorporation of digital technologies into the design, production and post-production activities associated with theatrical productions leading to increased audience engagement with the creative processes and products of the theatre.